Investigating the role of the media in processes of justice and truth-finding following deaths in custody.

Investigating the role of the media in processes of justice and truth-finding following deaths in custody.